Aphid ecology and population dynamics

Technical abstract
Many insects are pests of agriculture, horticulture and forestry and vectors of plant, animal and human diseases. Many others are beneficial, contributing to ecosystem services such as pollination, biological control and enjoyment of the countryside. The long-term datasets from the Rothamsted Insect Survey suction and light trap networks provide unmatched opportunities for investigating impacts of climatic change on the phenology, abundance and distribution of a range of species.

Objectives:

The objectives of this project are to investigate and predict the impacts of climate change on the dynamics of pest and beneficial insects within the wider framework of predicting climate change impacts on agricultural systems.

Methods

Data from the suction and light trap networks will form the basis of this project. Correlative analyses examining relationships between aspects of population dynamics (phenology, abundance, distribution) of a range of insect taxa, and both exogenous drivers (especially climate) and endogenous drivers (e.g. Density dependent feedback mechanisms) will be undertaken. Responses of different groups will be compared and a traits-based approach used to examine the transferability of results between taxa and to predict the results for taxa not specifically examined. Climate change scenarios will be substituted into resulting models and predictions of insect dynamics made on the basis of such scenarios. Hypotheses will be generated to explain the mechanisms behind observed relationships between datasets, and these hypotheses will be tested.